Predicting and exploiting interactions between medicines and the microbiome

My project has two main aims:
- Predicting interactions between medicines and the gut microbiome using machine learning
- Exploiting medicine-microbiome interactions for development of new therapeutics

For the first aim, predicting interactions, I have leveraged literature data to build expansive datasets describing experimentally tested interactions between medicines and gut microbiota. I have then utilised machine learning to learn patterns in these datasets and enable me to generate predictions for untested scenarios, i.e., the effect of untested drugs on gut bacterial growth, or the stability of untested drugs in the presence of gut microbiota. I have then validated these machine learning models experimentally, by generating predictions for untested interactions and then physically testing them in the lab to see whether the machine learning model was correct. The intended impact of this work is to develop machine learning models that can be used in the preclinical development of new pharmaceuticals, to help understand how new treatments may interact with the gut microbiome. This area of my PhD project aligns with the CDT's 'Predictive Pharmaceutical Sciences' theme.
For my second aim, exploiting interactions, I have designed and developed two new formulations that harness medicine-microbiome interactions for therapeutic purposes. The first formulation aims to prevent the gut microbiome's inactivation of an anti-colon cancer drug, trirfluridine. I have formulated trifluridine with an agent that saturates the microbial enzymes responsible for the drug's inactivation. This has the purpose of prolonging drug concentrations in the colon so that its therapeutic action is extended. The second formulation utilises a polymer, poly(lactic-co-glycolic acid) (PLGA), to treat inflammatory bowel disease (IBD). I have found that the PLGA is metabolised by gut bacteria to liberate lactate, which feeds into the microbiome's synthesis of short chain fatty acids (SCFAs). These SCFAs are inherently anti-inflammatory, thus could help to treat IBD. This area of my PhD project aligns with the CDT's 'Advanced Product Design' theme.

Potential impact
Pharmaceutical technologies underpin healthcare product development. Medicinal products are becoming increasingly complex, and while the next generation of research scientists in the life- and pharmaceutical sciences will require high competency in at least one scientific discipline, they will also need to be trained differently than the current generation. Future research leaders need to be equipped with the skills required to lead innovation and change, and to work in, and connect concepts across diverse scientific disciplines and environments. This CDT will train PhD scientists in cross-disciplinary areas central to the pharmaceutical, healthcare and life sciences sectors, whilst generating impactful research in these fields. The CDT outputs will benefit the pharmaceutical and healthcare sectors and will underpin EPSRC call priorities in the development of low molecular weight molecules and biologics into high value products.

Benefits of cohort research training: The CDT's most direct beneficiaries will be the graduates themselves. They will develop cross-disciplinary scientific knowledge and expertise, and receive comprehensive soft skills training. This will render them highly employable in R&D in the pharmaceutical, healthcare and wider life-sciences sectors, as is evidenced by the employment record in R&D intensive jobs of graduates from our predecessor CDTs. Our students will graduate into a supportive network of alumni, academic, and industrial scientists, aiding them to advance their professional careers.

Benefits to industry: The pharmaceutical sector is a key part of the UK economy, and for its future success and international competitiveness a skilled workforce is needed. In particular, it urgently needs scientists trained to develop medicines from emerging classes of advanced active molecules, which have formulation requirements that are very different from current drugs. The CDT will make a considerable impact by delivering a highly educated and skilled cohort of PhD graduates. Our industrial partners include big pharma, SMEs, CROs, CMOs, CMDOs and start-up incubators, ensuring that CDT training is informed by, and our students exposed to research drivers in, a wide cross-section of industry. Research projects in the CDT will be designed through a collaborative industry-academia innovation process, bringing direct benefits to the companies involved, and will help to accelerate adoption of new science and approaches in the medicines development. Benefit to industry will also be though potential generation of IP-protected inventions in e.g. formulation materials and/or excipients with specific functionalities, new classes of drug carriers/formulations or new in vitro disease models. Both universities have proven track records in IP generation and exploitation. Given the value added by the pharma industry to the UK economy ('development and manufacture of pharmaceuticals', contributes £15.7bn in GVA to the UK economy, and supports ~312,000 jobs), the economic impacts of high-level PhD training in this area are manifest.

Benefits to society: The CDT's research into the development of new medical products will, in the longer term, deliver potent new therapies for patients globally. In particular, the ability to translate new active molecules into medicines will realise their potential to transform patient treatments for a wide spectrum of diseases including those that are increasing in prevalence in our ageing population, such as cardiovascular (e.g. hypertension), oncology (e.g. blood cancers), and central nervous system (e.g. Alzheimer's) disorders. These new medicines will also have major economic benefits to the UK. The CDT will furthermore proactively undertake public engagement activities, and will also work with patient groups both to expose the public to our work and to foster excitement in those studying science at school and inspire the next generation of research scientists.